New Magnetic Particle Imaging (MPI) methods for the detection of functional changes in diagnostic nanocomposite particles

New Magnetic Particle Imaging (MPI) methods for the detection of functional changes in diagnostic nanocomposite particles